Intuitive thermal comfort controller (THERCOM)

Guaranteeing an optimal level of thermal comfort can increase productivity and quality of life. 'THERCOM' project will facilitate the development of a new paradigm in indoor climate control to ensure optimal thermal comfort. The control development will focus on three characteristics: improving user experience, increasing energy efficiency and consistency with the technological revolution.

'THERCOM' will offer an innovative user experience by implementing intuitive interaction between the occupant and the controller. The controller will apply thermal comfort theory and, based on the European and UK standards, bring an improvement to the user experience. 'THERCOM' will be the first controller to directly relate to the user experience and the environment, providing consumers with a unique control. The controller will optimise the expediency of most of the room users: no other controller in the marker is able to adjust the setpoints to optimise the general thermal comfort level of the room.

Increasing energy efficiency is one of the principal objectives of our society to decrease the negative impacts on the environment. 'THERCOM' will generate the opportunity to increase thermal comfort and optimise energy consumption. Internet of Things offers for the first time in human history the opportunity to provide 'intelligence' to objects. The new technologies try to improve the human quality of life, and thermal comfort is one area with immense potential to apply 'smart' controllers. Using the theoretical knowledge of thermal comfort, empirical data, international standards, and innovative hardware, 'THERCOM' project seeks to create a new paradigm in the indoor climate controller world, based on people, and adapting to personal prophecies, the human being has to be the focus of the advances that seek to reach net zero because it is the humans who consume the energy.

Motivated people are the most powerful force in the world. 'THERCOM' is able to motivate people to reduce their energy consumption through competition, rewards, feedback, and other gamification concepts, utilising all the power of motivated people. With this in mind, the possible positive impacts of this project are immense.